Geophysical Equipment Facility (GEF)

Case for Support of the Geophysical Equipment Facility, in four node form.

Potential impact
Delivery of cost-effective and efficient geophysical equipment capability, on land and at sea, to the UK academic community to support high-quality forefront peer-review NERC science.